Accelerating genomics research in Exeter with the Illumina NovaSeq X Sequencing System

Access to cutting edge equipment and facilities is essential to attracting and retaining world class researchers and enabling them to carry out research at the leading edge of Biosciences. In this application we seek funding for an Illumina Novaseq X sequencer, a state-of-the-art instrument that can perform ultra-high-throughput sequencing of DNA and RNA samples. This sequencer will enable us to generate the data to address complex genomic questions from understanding the nature and evolution of plant, animal and microbial genomes and how they function, to applying the knowledge to solve some of the critical challenges of food security and health, through to biotechnology. The depth and accuracy of this sequencer will constitute a step change in our research capacity across a wide range of fields and contribute to accelerating world class research and impact for the Exeter research community, our regional partners, and across our world-wide networks. Our aims and objectives are to use the NovaSeq X sequencer to:

Generate high-quality genomic data for large-scale projects that require fast turnaround times and low costs per sample;
Explore novel applications and methods that leverage the increased throughput and accuracy of the NovaSeq X sequencer;
Collaborate with other researchers and (inter)national institutions to share data and resources and advance the field of bioscience.
The potential applications and benefits of our proposed work are numerous. For example, we will be able to:

Identify genetic variants and traits that affect plants and animals related to productivity, health, and resilience, contributing to food security;
Characterize the diversity and function of prokaryotic and eukaryotic communities in different environments and their interactions with eukaryotic organisms driven by of one health principles;
Understand the molecular mechanisms and evolution of complex biological systems and their responses to developmental and environmental changes;
Develop new biotechnological tools and products based on genomic information.
The NovaSeq X sequencer is the most powerful and sustainable sequencing system available, with the ability to sequence, as an example, more than 20,000 whole human genomes per year at a cost of $200 per genome. It uses XLEAP-SBS chemistry, which delivers improved reagent stability, faster run times, and increased data quality. The NovaSeq X sequencer also features breakthrough sustainability advancements and cost-effective sequencing economics.

Acquiring the NovaSeq X sequencer will cause a step change in our our research capabilities and impact by allowing the rapid generation of the large and complex data sets needed to answer the most pressing questions in Biosciences today.